Leveraging GenAI on unstructured and geospatial data sets to develop first of its kind risk/price benchmark for "nature positive" risk metrics to facilitate discovery by private investors

Nature-Positive is a global societal goal defined as 'Halt and Reverse Nature Loss' by 2030 on a 2020 baseline. Nature positive puts nature at the centre of business decision-making, in the same way as financial returns and human wellbeing. The challenge is that the market known as "nature finance" is in its infancy, not least because there remains no easy way to capture risks and opportunities in relation to nature, unlike carbon emissions for climate. Without improving levels of integrity, transparency, monitoring, reporting, verification and connectivity around nature-based solutions, there will be continued uncertainty that hinders large-scale movement of capital towards desired net-zero and nature-positive investments.

Auquan's vision, partnering with University College, London is to solve this significant, unmet, global need by pioneering a novel technology, "RAG AI" (Retrieval Augmented Generation), that overcomes the limitations of generative AI. This project will dramatically extend our technology by leveraging RAG AI to create a comprehensive and accurate nature-positive database, ensuring complete data coverage and low false positives. Pilots with early-adopters will measure and demonstrate benefits.